Planet Formation in the Inner Disc: From Planetesimals to Planets

This PhD project will study the formation of planets in the inner regions of protoplanetary disks. Specifically, it will focus on modelling the growth of planetesimals and planetary embryos into full-fledged planets in the inner disk, via N-body simulations supplemented with the effects of interactions with gas.